Best practice and heat recovery in gas fired continuous furnaces

This project will bring together expertise from both the steel and brick making industries to share best practice in the operation of continuous gas fired furnaces and waste heat recovery.

The potential for using new furnace technologies and waste heat recovery systems will be explored.

The project aims to show where shared best practice, new technologies and improved waste heat use can reduce furnace fuel use and CO2 emissions, reducing operating cost and contributing to the National Energy and Climate plan requirements to reduce industrial CO2 emissions by 20% by 2030\.

Results from the project will be disseminated to encourage the take up of improved technologies and waste heat recovery in more than 40 other brick kilns and 20 steel reheat furnaces in the UK. The results may also be applicable to other foundation industries.